Resilient woodlands to support biodiversity recovery

The project will analyse extensive UK data sets mapping woodland characteristics and distributions of 1000s of UK species (including birds, insects,

plants), complemented by biodiversity surveys at focal sites representing different creation and management practices (e.g. natural regeneration, re-
planting), to:

(1) Examine how species, assemblages and interaction networks are affected by woodland extent and connectivity, and test outcomes of different
woodland and climate change scenarios;
(2) Survey sites that differ in management and age of restoration, to assess relationships between woodland quality and species interaction networks;
(3) Integrate findings to develop policy recommendations to ensure woodland restoration supports nature recovery.